Investigation into the challenges and scenarios faced in decommissioning Pressured Water Reactors

This PhD project will investigate the use of scenario modelling approaches for estimating decommissioning and spent fuel management costs as a future option for Sizewell C. The proposed research project will investigate the challenges that have been faced by other operators around the world in delivering the decommissioning of PWR reactors to time, quality and cost, with the aim of building a number of scenarios that could be used in a scenario based risk and contingency model for Sizewell